Delivering embedded online courses for sports clubs and athletes

TMA Sport are creating Lokkaroom, a digital marketplace and content platform for all sports in all countries which facilitates fan/fanbase engagement, behind a secure paywall.

Creating better connections with fans is recognised as a critical success factor for sports organisations. Most sporting fans watch and support their teams/stars from outside the stadium. In the modern world, this is a digital-first experience, creating multiple, often unrealised, opportunities for engagement, sales and relationship building.

This project expands our lokkaroom universe, adding online course delivery content capabilities as well as increased merchandising and sales opportunities for athletes, clubs and coaches.